The (Airbus) Protocol Programme - Airstream

The primary objective of AIRSTREAM is to advance the development of generic technologies that will enable further optimised structural engineering and manufacturing processes to be exploited on future Airbus aircraft developments. These technologies will be the future ‘building blocks’ of knowledge used in component design, manufacture and assembly, from concept validation through to final production. These building blocks are defined by eight Strategic Technology themes that align fully to the technology development work breakdown structure used within Airbus. The themes are: Advanced Numerical Methods, Assembly Technology, Composite Technology, Metallic Technology, NDE/NDT, Systems Installation, and Upstream technology.